Future Operability of Gas for System Integration (FOGSI)

The project will develop an integrated hierarchical network modelling framework for simulating the operation of future GB energy system scenarios with highly interconnected gas and power networks. The realistic modelling of power-to-gas and storage operators' behaviour will be emphasised. The integrated models will be demonstrated on a simulation platform as real-time digital twins for future system scenarios.

Considerable novelty will lie in the combination of modelling scale and granularity; representation of many autonomous decentralised agents making sub-optimal decisions; and the optimal resolution of dilemmas arising from the finite energy budgets constraining primarily weather-driven low to zero carbon scenarios.